Elucidating how the respiratory tract microbiota regulate immune responses to bacterial infection

Chronic obstructive pulmonary disease (COPD) is a common lung disorder that occurs in both smokers and non-smokers. Latest statistics show that COPD affects ~8% of the UK population and the disease is now the 3rd leading cause of death worldwide. Patients with COPD are prone to infections by harmful bacteria that lead to acute symptom flare-ups ('exacerbations'), devastating episodes with a 1 in 4 mortality rate. We urgently need to improve our understanding of why some patients are more susceptible to infections. We could use this understanding to develop new ways of treating the condition with the aim of improving quality of life and outcomes for patients.

Recent studies have revealed that the lungs are colonised by millions of resident 'commensal' bacteria (the 'microbiome') which may help to protect against infections triggered by other more harmful bacteria. COPD patients show outgrowth of certain commensals within their microbiome. We do not know whether this outgrowth is just a consequence of the disease or if, by upsetting the immune system, specific commensals actually contribute to increased susceptibility to infection by harmful bacteria.

This projects asks the following three questions:
1. Do commensals in the lung have a general protective role in preventing infections by harmful bacteria?
2. Do specific changes in the microbiome that occur in COPD reduce the immune system's ability to fight infection by harmful bacteria?
3. Could we administer commensals from healthy people into patients with COPD to improve their ability to fight infection by harmful bacteria?

This research will be carried out by collaborating scientists at Imperial College and University of Oxford and will take a two-pronged approach to answer these questions. Firstly, the lung microbiome will be studied in a group of patients with COPD to determine if those who have very severe infections by harmful bacteria have outgrowth or reduction of certain commensals. These studies will pinpoint specific commensals that may reduce the immune system's ability to fight harmful bacteria. We will then conduct experiments in mice that are not ethically possible in humans. We will experimentally abolish the lung microbiome with antibiotic treatment and then reintroduce commensals found to be increased in COPD subjects who have severe infections. We will then infect these mice with harmful bacteria and study how commensals affect the immune system's ability to fight off these bacteria. These experiments will allow us to answer whether the microbiome can directly contribute to increased infection susceptibility in COPD. Finally, we will use a mouse model of COPD which mimics many of the microbiome changes seen in patients to determine if administration of 'healthy' commensals can boost the immune system's response to a harmful bacterial infection.

It is anticipated that this work will identify important commensals that can directly upset or enhance the immune system. This would then lead to development of new therapies where healthy commensals could be introduced into the lungs of patients with COPD to boost their immune response when exposed to harmful bacteria. In summary, this research will provide new scientific insight into an area of huge clinical importance and facilitate development of exciting new therapies to reduce the burden of disease caused by COPD.

Technical abstract
Patients with chronic obstructive pulmonary disease (COPD) are prone to developing infections by bacterial pathogens such as Streptococcus pneumoniae through unknown mechanisms. The existence of commensal bacteria (microbiota) within the lower respiratory tract has only recently been demonstrated but it is unknown if microbiota alterations ('dysbiosis') in COPD contribute to increased infection susceptibility. Current understanding is limited to descriptive human studies and a major challenge for the field is to move from correlation towards addressing causation. I will examine the hypothesis that altered respiratory microbiota in COPD contribute to dysregulated immune responses to pathogenic infection. This will be evaluated within the following aims:

1.To identify components of the anti-bacterial immune response that are controlled by respiratory microbiota and define key commensals involved.
2.To understand if commensals altered in the dysbiotic COPD airway affect responses to infection and the mechanisms through which this occurs.
3.To determine whether microbiota manipulation can reduce dysbiosis and enhance immunity to infection.

Methodology: These aims will be addressed using human sample analyses in a unique longitudinal COPD cohort combined with functional studies in a novel mouse model of selective respiratory microbiota depletion that I have recently developed, employing techniques to study causal relationships such as administration of cultured commensals and manipulations to block/augment microbiota-regulated pathways.

Scientific and Medical Opportunities: This study will provide new fundamental insight into how respiratory commensals regulate pulmonary immunity and identify novel pathways that govern these effects. This will facilitate development of novel non-antibiotic (microbiota-focussed) approaches to targeting dysbiosis and preventing/treating bacterial infection in COPD (urgently needed with escalating antimicrobial resistance).

Potential impact
This research project will have broad-ranging implications for advancement of scientific understanding, improvements in health/wellbeing and policy development with a range of non-academic beneficiaries, as detailed below:

1) POLICY MAKERS: Anti-microbial resistance (AMR) is an increasing threat to global health and is listed on the UK Government 'At Risk Register'. In January 2019, the Government launched a 5 year action plan for tackling AMR and one facet of this strategy is development of innovative non-antibiotic approaches. As one of the goals of this project is to elucidate new ways to prevent and treat bacterial infections through microbiota manipulation, this could have major future societal implications. This will be of interest to existing All-Party Parliamentary Groups on antibiotics and respiratory health and members of the Health and Social Care committee which published a recent report on antimicrobial resistance and remain actively interested in efforts to tackle this important issue.

2) COMMERCIAL COMPANIES: There has also been a recent emergence of companies that are specialist investors in microbiome-related technologies and therapies. Thus far, the lung microbiota has been a neglected area within this sector and my research may open up new avenues and provide opportunities for future investments in respiratory microbiota targeted therapies. An increasing number of pharmaceutical companies have also created dedicated scientific teams with interest in the respiratory microbiota (mainly focusing on defining human microbiota endotypes to guide targeted therapy). My findings will shed light on aspects of dysbiosis that could be targeted therapeutically which is expected to be of major interest to these groups.

3) PATIENT GROUPS: Chronic obstructive pulmonary disease (COPD) affects ~8% of the UK population and causes a major burden of morbidity and mortality on affected individuals. Currently there are no effective therapies and my research into defining new mechanisms that may translate into novel effective approaches will be of considerable interest to patients, lung disease charities and advocacy groups.

4). MEMBERS OF THE PUBLIC. The gut microbiome has received widespread public interest with extensive media coverage. The existence of a lung microbiome and the potential implications it may have on our respiratory and general health is anticipated to generate similar interest. Knowledge gained from my research that commensal bacteria within the lungs interact with the immune system and protect against infections will be of broad interest to individuals studying human biology at school, undergraduate or postgraduate level and I would hope that these findings will inspire future generations of aspiring scientists.